Circular Microgrids: Circular Economy Pathways for Renewable Microgrids in Africa

The United Nations Trade and Development (UNCTAD) highlights that over 50% of Sub-Saharan Africa's population remains without electricity and in some rural areas access plummets to as low as 5%. In response, our project leverages the principles of the circular economy to pioneer the development and deployment of cheaper and cleaner renewable energy microgrids across Africa. Recognizing the continent's urgent need for systemic and sustainable changes in energy access, reliability, and generation, our initiative addresses these issues by tapping into the growing global stock of electronic waste from the first generation of electric vehicles (EVs).
By repurposing components such as lithium-ion batteries, power-converters, and electrical motors, which are unsuitable for transport but remain functional for stationary applications, we offer a novel solution to the challenges of energy generation, storage and distribution. These components can be integrated into solar energy storage within microgrids, micro-wind or hydro generation systems and energy controllers, presenting a unique opportunity to bolster renewable energy infrastructure at lower cost while mitigating the environmental impact of electronic waste.
The project's objectives are to

Create knowledge and build capacity for repurposing electronic waste in microgrid development.
Develop a circular value chain framework and business model for microgrid applications.
Implement circular economy principles for cost-effective energy storage solutions.
Deepen understanding of the dynamics between energy producers and consumers within the African context.
Co-create and advocate for circular microgrids through stakeholder engagement and policy formulation across sub-Saharan Africa.
Establish a Pan-African, multisectoral, interdisciplinary Centre of Excellence in circular microgrids.

The project will be delivered through the Pan-African, multisectoral, interdisciplinary Centre of Excellence—Circular Economy Powered Renewable Energy Centre (CEPREC). CEPREC will serve as a triple helix hub, fostering collaboration among academia, government and industry through workshops, training sessions, and knowledge exchange activities. The project brings together engineering and social sciences expertise from De Montfort University, University of Warwick alongside policy and impact expertise from Chatham House, and partnerships with universities and governments from six African countries. The team will include 26 academics (11 UK & 15 African), 26 Researcher and innovation Associates (5 UK & 21 African) and 16 PhD scholars (2 UK & 14 African).
The project, which aligns with the national priorities and targets of the participating countries, has strong government and industrial support with national governments pledging support that includes participating in the steering committee and utilizing project outcomes to shape national policies. Similarly, participating universities and industrial partners have endowed PhD-studentships, which will be jointly supervised by UK and African academics.
Aligned with the Ayrton themes of Low Carbon Supplies and Smart Delivery, our project is poised to make a significant impact on the delivery of Affordable and Clean Energy, in line with SDG7 as well as reduce the environmental footprint of energy solutions, contributing to SDG12&SDG 13. Operating across Nigeria, South Africa, Kenya, Sierra Leone, Namibia, and Rwanda, the project will offer a comprehensive perspective on the energy landscape in sub-Saharan Africa, while also providing insights tailored to each country’s specific needs and opportunities. By adopting an approach that is rooted in interdisciplinary collaboration, stakeholder engagement, and a clear focus on sustainable development, our project is poised to deliver transformative impacts in the beneficiary countries, creating a paradigm shift in the way energy is produced, consumed, and thought about in Africa.